Verifying Properties in Electronic Voting Protocols

Electronic voting promises the possibility of a convenient, efficient and secure facility for recording and tallying votes, and to offer security guarantees not available on paper-based systems (such as voter verification of the election). But it also carries the potential of making abuse easier to perform undetectably and at a large scale, and therefore rigorous security analysis is essential.The research will analyse existing voting protocols defined in the literature in terms of the formalisations of properties previously undertaken by the investigator and the named visitor.